SkullSkan

SkullSkan is an advanced 3D head measurement system to enable optimised head protection selection and fitting for adults and children alike. Using SkullSkan will result in accurate headwear size and brand selection leading to improvements in safety and comfort. This concept will also strengthen the brand-customer relationship and facilitate strong on-going relationships leading to greater awareness and education of sports safety – and encouraging a more informed understanding of head shape across the demographic with leading sports brands.